Clay Works? How can we create a 'pedagogy of clay', which utilises clays 'power' to engage and activate individuals in their community.

Full title: Clay Works?
How can we create a 'pedagogy of clay', which utilises clays 'power' to engage and activate individuals in their community, to have a specific value within a substance misuse recovery process?

This proposed research will utilise pedagogical curation techniques to effectively collate a number of makers techniques, which are adopted to understand place or facilitate community shifts, and appropriate them into an existing recovery programme. The affect that this process has on the recovery process will be measured appropriately, utilising qualitative and quantitative methods. This exercise will produce a piece of research/new knowledge, demonstrating the affected changes in recovery trajectories for clients who have manipulated clay via the methods of a socially 'successful' artist. The results will then sit alongside other outcomes from my research (for example, documentations of my methods and project partners) to form a 'toolkit'. The toolkit, titled 'Pedagogy of Clay' will enable other teachers/practitioners to curate and deliver clay engagements in health and recovery settings by utilising similar processes and methods.